Quantum networking of trapped-ion qubits

Opportunities for collaboration with partners: NPL or Sussex
Facilities: Three ion trap labs, equipped with laser systems for quantum manipulation of calcium and strontium trapped-ion qubits, and photonic interfacing between remote traps. New clean room for assembly of microfabricated traps and UHV systems.
Training: Oxford graduate classes in QIP and Q.Tech, lab supervision and support by experienced PDRAs.
Description: The flagship NQIT goal is a quantum network of ion traps, each holding a few qubits, linked by single-photon interconnects. We have recently achieved ion/photon entanglement, the first step towards a photonic interface between two ion traps. At the start of this project (Oct 2017) we will be in a position to demonstrate our first such photonic interconnect (hitherto only achieved in a single lab in the USA). Once operational, we will combine this with our recent achievement of mixed-species quantum logic gates, to implement purification of the entanglement provided by the photonic link. This entanglement purification is the key technique underlying the NQIT architecture of a freely scalable modular quantum computer and has not yet (to our knowledge) been demonstrated in any ion trap lab worldwide.